Biological and environmental control of herbivory by an agricultural insect pest

The diamondback moth (DBM), Plutella xylostella, causes >$5 billion in annual damages worldwide by impacting brassica agriculture. Its unique glucosinolate sulfatase (GSS) enzymes allow it to evade the glucosinolate/myrosinase defence system of cruciferous plants1. The expression of DBM GSS genes exhibits daily rhythmicity and is impacted by light as well as the internal timekeeping of both pest and host plant.